University of Hertfordshire and Tosmat Foods & Agro Products AAKTP 22-23 R3

To develop Enterprise Resource Planning and Quality Management systems for the farming and production of cassav. To increase production, develop new revenue streams from waste products and address sustainability and environmental challenges.